What Works Centre for Local Economic Growth: Supporting the Industrial Strategy

The What Works Centre for Local Economic Growth will undertake work to help the development of the Industrial Strategy. This will include additional review work to produce 'toolkits' that summarise the available impact evaluation evidence on areas of policy design that are particularly relevant to the Industrial Strategy. We will also work with a group of local areas (a mix of Local Authorities, Combined Authorities and LEPs) on the use of evidence in development of Local Industrial Strategies. Similar work will help further develop the local policy response to Brexit. A final project will further develop methodological approaches for evaluating the impact of place specific interventions (e.g. moving large public sector employers) that are being considered as part of the Industrial Strategy.

Potential impact
Likely beneficiaries will be all decision makers involved in the development of the Industrial Strategy. This might include officials within Central Government (particularly those departments most closely associated with the development of the Industrial Strategy). It should also include officials working in local government in both Local Authorities and Combined Authorities as well as Local Enterprise Partnerships and other governmental or third sector organisations.

The toolkit work will be of wider interest to decision makers developing policy interventions in related areas, whether or not they are specifically developed as part of the Industrial Strategy. Similarly for the work to develop methodologies that can be used to consider the impact of place specific interventions.

The main benefit will come from a better understanding of the impact evaluation evidence on specific policy design questions (toolkits); an understanding of how this evidence can be used to help develop Local Industrial Strategies, including the response to Brexit (Local Industrial Strategy and Brexit working groups); a better understanding of how to undertake ex-post evaluation of interventions delivered as part of these strategies.